University of Reading and Sustainable Food Trust KTP 24_25 R2

To embed a rigorous scientific method to underpin the further development and practical implementation of the organisation's Global Farm Metric Framework, accelerating and widening its potential impact in driving a critical global transition to sustainable food systems.